BIM at F Parkinson

The support of the innovation voucher will allow our business to identify the strategic business BIM opportunities which will lead to the creation of business specific BIM processes and systems that enable construction projects to be delivered in accordance with the requirements of level 2 BIM requirements.